WaveFlex WEC - Tank Testing

Tank testing of the patented WaveFlex wave energy converter.This novel WaveFlex device, made entirely from polyethylene pipes, uses the power of ocean waves to pump seawater through a turbine to create useful electricity in a cheap and sustainable way. This voucher will be used to help fund tank testing to verify the computational models which are being used to develop and optimise the device.